Formulatiion of PHMB-based nanoparticles for targetted killing of Zoonotic fungi

FIT: BBSRC areas: Animal Diseases, Health and Welfare; Plants, Microbes Food and Sustainability; BBSRC Priority Area: Food Security (incl. animal pathogens); BBSRC iCASE objective: "broadening participation of SMEs".
HYPOTHESIS: existing antifungal drugs can be potentiated by targeted delivery into fungi via nanoparticle formulation with the cationic antimicrobial polymer polyhexanide biguanide (PHMB).
THE PROBLEM: It is difficult to develop much needed new anti-fungal agents. The challenges include stringent fungal cell barriers (limiting drug access to the pathogenic target) and biochemical similarities with host cells (producing undesirable safety liabilities via "drug cross-talk").
IDEA: Antifungal efficacy and safety can be improved via nanoparticle formulation. Nanoparticles can target fungal cells and promote cell entry, and thus improve pathogen killing and safety.
THE PARTNERSHIP: The partnership involves academic labs (RVC, UCL-CNRM & UCL-SoP), and an SME (Blueberry Therapeutics Ltd - BBT). The groups have complementary expertise and already cooperate. Recently, the RVC lab discovered that PHMB is able to enter a wide range of cells, including fungi, and the polymer can be used to deliver drugs into a range of cells (WO/2013/054123, Firdessa et al. 2015 PLoS NTD; Kamaruzzaman et al. 2016 JAC; Chindera et al. 2016, Sci. Rep). The UCL lab currently works with PHMB and other biodegradable polymers generate nanoparticles for drug delivery. UCL-SoP are experts in skin science. BBT has broad experience in drug development and a strategic focus on reformulating antifungal compounds to improve cell and tissue delivery for clinical development. The partnership connects microbiology, nanotechnology, polymer chemistry, engineering, skin science and drug development.
OBJECTIVES
1. Determine the antifungal mechanism(s) of action of PHMB against Candida and Malessezia species. PHMB itself has inherent antifungal activity, which has been attributed to disruption of fungal cell membranes. We suspect alternative mechanisms, and the main possibilities will be tested. The results will guide formulation choices for objective 2 (RVC;UCL-CNRML; month 1 to 15).
2. Design and construct nanoparticles using small molecule antifungals and PHMB. The polymer has a high capacity for electrostatic, hydrophobic and H-bonding interactions. We will use polyene, azole, allylamine, and echinocandin agents combined with PHMB and determine particle shape, size distribution, surface charge, encapsulation ratios and stability. The results will guide formulation selection for objective 3. (RVC, UCL-CNRM, BBT; month 3 to 24).
3. Measure antifungal activities. Minimum inhibitory and cidal concentrations will be determined. The potencies observed will guide formulation selection in objective 4. (RVC, BBT; month 12 to 36).
4. Assess mechanism(s) of cell uptake. Pathways(s) into fungi will be evaluated using microscopy, uptake pathway inhibitors and biophysical methods. (RVC; month 24 to 36).
5. Measure host cell impact. Proliferation or stress will be measured using cultured keratinocytes, lung epithelial cells and ex vivo human skin. The results will guide formulation selection for follow-on in vivo testing (RVC, UCL-SoP, BBT; month 24-36).
6. Assess scale-up feasibility. Effects of scale-up on encapsulation ratio, particle size and particle uniformity will be determined, along with consideration of regulatory aspects (UCL-CNRM, BBT; month 36-42)